Cross-pollination: Re-valuing Pollinators through Arts and Science Collaboration

Most of the foods that we eat rely on insects for pollination. The populations of the honeybee and wild pollinators have rapidly declined due to habitat change, global warming and disease. There is a burden of responsibility for researchers and public bodies to explore ways to halt this decline. To date, most of the response to this challenge has been led by natural and social/economic scientists and although the arts community has worked on awareness raising projects there has been little collaboration. Responding to this observation, this network will bring together arts researchers with natural and social scientists, beneficiaries and policy makers to
explore the role that the arts can play in increasing understanding of the causes of the decline in pollinator populations and influence policy decisions to help halt this decline.

By bringing the network members together the 'Cross-pollination' project will:
- help scientists produce better understandings of pollinator decline;
- explore new collaborative ways of working where the perspectives of the 'arts' and 'sciences' enrich each other;
- help change the perceived value of pollinators;
- and effectively influence decision-making.

Drawing on existing networks, Liggins (PI) and Christie (Co-I) will bring together key researchers, artists and stakeholders to participate in a series of exploratory arts workshops that will explore theories of aesthetics, sensory perception, differences in perspectives and language, and investigate possible creative interactions and partnerships. From these meetings a series of speculative art interventions will be set up to produce art works and explore ideas arising from the collaborations. Using the methodology of the 'Art Crit', not normally used within the scientific community, Cross-pollination will enable researchers from various disciplines and stakeholders to interrogate the art process, to share reflections, and explore the range of value judgments. Throughout the process, artists will be partnered with scientists and decision makers with the expectation that a future research agenda will be developed.

Confirmed participants include award winning scientists in the area of pollinator research from the UK and USA and high profile arts researchers from the fields of aesthetics, perception and community arts. An important addition are two linguists studying the language of environmental research and its affect on perceived values. The Co-I Christie's expertise in the Valuation of Nature for Ecosystem Service Sustainability, will provide a further focus for the project. PI Liggins has undertaken a number of science/art projects, most recently with the NBGW and is presently contributing to the NERC project Duress Theme 5 led by Co-I Christie to deliver research through arts practice, particularly looking at differences in perception of value.

A number of the representatives in policy making organisations are also involved, such as Pollinator Taskforce Wales, Intergovernmental Science -Policy Platform on Biodiversity and Ecosystem Services (IPBES) Deliverable 3a Global Pollinator Assessment. Co-I Christie has led a number of research projects involved in the economic evaluation of nature and bio-diversity and was PI the NERC Valuing Nature Steering project. Further confirmed beneficiaries, who have been involved in the development of Cross-pollination include the BumbleBee Conservation Trust (Bee Wild project), BugLife, The Bee Garden at the National Botanic Garden of Wales (NBGW), Dr Beynon's Bug Farm, and the Heart of Wales Line and Arriva Trains Wales 120 Miles of Garden project. The NBGW, where some events will take place, is well-placed to disseminate many of the ideas and findings to the general public, as there is an established Bee Garden Visitors Centre, and there are already links with other National Gardens, such a Royal National Garden of Scotland and the Nanshan Botanic Gardens in China.

Potential impact
From the outset organisations, policy makers and individuals who will benefit from the research findings will take part in the structured process of collaboration. The stakeholders listed below are confirmed network members and have been consulted in-depth on the development of Cross-pollination in order that the project maximises its potential impacts.

On a national level the project has ensured that for example the Welsh Pollinator Taskforce are active through the process as two key participants are members. The range of key participants have been carefully planned to maximise the opportunities for more inclusion of artists and arts researchers policy-making boards.

On a global level confirmed network participant Potts (Reading University) is a key member of the Intergovernmental Science -Policy Platform on Biodiversity and Ecosystem Services (IPBES) and Chair of the IPBIS Deliverable 3a Global Pollinator Assessment. This organisation acts as an interface between the scientific community and policymakers to build capacity for and strengthen the use of science in policy making and address gaps in the science-policy interface on biodiversity and ecosystem services. This organisation is currently looking at the socio-cultural, indigenous and other values associated with pollinators and pollination, and Cross-pollination will directly contribute to the assessment and via IPBES to policy making globally. The U.S.A. for example last year launched a Pollinator Health Task Force, after seeing a 23% reduction in bee populations, therefor it is important that this project involves international participants (Graystock), to internationalise the range of impacts, and ensure a more international representation.

Co-I Christie has been PI on a number of NERC and Defra funded projects for valuing ecosystem services for biodiversity, a contributor to the UK National Ecosystem Assessment (NEA), which in turn helped shape the UK Government's Natural Environment White Paper. He is at present lead investigator of the Valuation Theme of the DURESS project (Diversity in Upland Rivers for Ecosystem Service Sustainability), and through key participation in Cross-pollination will be able to network the findings through a broad range of policy-makers and develop new methodologies for both economic and non-economic environment valuation projects.

Organisations who will ensure that any findings are incorporated into the public face of their enterprises are Dr Beynon's Bug farm and The Bee Garden at the NBGW, the Bee Wild Project (Bumblebee Conservation Trust) in West Wales, and the Heart of Wales Line and Arriva Trains Wales, 120 miles Station Gardens project. The former is a new centre opening in West Wales, the brainchild of the entomologist and TV presenter, Beynon, whose award winning research is in the field of beetles. At present the Farm is conducting field studies into farmland biodiversity, ecosystem services provided by wildlife particularly Lowland Heath (a priority habitat in the UK Biodiversity Action Plan), and the future of sustainable food production. Over the next few years a Public Tourist Centre is being developed at the site to enhance public awareness of the importance of insects for sustaining biodiversity. Beynon is a key participant and the art/science interactions of this project will have impact through this commercial enterprise. The Bee Garden at NBGW will display on-going findings of the project and the artworks. In addition the Garden holds training days and events for bee-keepers and Growing for Diversity.

In addition ongoing Blog and Social Media will commentate on the process of the project. This will be linked to the NBGW and to the UWTSD INSPIRE websites. The BBC One Show and BBC Spring-Watch have previously featured De Vere, Lucas and Beynon, and it is expected that this project will attract similar media coverage.